PRM - Product Relationship Management platform

PRM - Product Relationship Management Platform that connects brands, suppliers, consumers and recyclers to have a circular fashion value chain. CRM keeps the customer at the centre, the same way PRM keeps the product at the centre and helps to take fashion products on a circular journey.

PRM empowers fashion businesses to implement circular product lifecycles through a comprehensive suite of technology solutions.

Our technology will offer the following,

* Make Value Chains Transparent
Our system connects and visually maps a product's journey, encompassing design, delivery, and recycling. It seamlessly integrates with suppliers' existing systems, aiding them in bridging data gaps
* Issue Digital Product Passports
Each product is affixed with a QR code or RFID tag, generating a digital twin. When scanned by value chain partners, it offers a user-friendly visual history of previously gathered data.
* Automate Compliance Reporting
Suppliers and brands can swiftly produce required documents related to each product, significantly reducing the time and effort required for manual data collection and validation.
* Enable Circularity
Providing resellers, repairers, and recyclers with easy access to product data to support their operations, while connecting or guiding consumers to these service providers.

By adopting PRM, fashion businesses can create a truly circular economy.